Mass spectrometric analysis of plasma peptides involved in metabolic responses to gastric bypass surgery and nutrition

Mass spectrometric analysis of plasma peptides involved in metabolic responses to gastric bypass surgery and nutrition